Inciting dialogue and disruption - developing participatory analysis of the experience of living with dementia and dementia care

The World Health Organisation (2012) argue that dementia is the greatest health challenge of our time. The day-to-day lives of those living with dementia is incredibly complex and current health and social care provision may not be best able to meet their needs (Alzheimer's Society 2012). Contemporary policies aim to empower people with choices and resources, quite different to earlier ideas in which risk was understood as something to be controlled and limited. This move from managing 'vulnerable people' (through an emphasis on safety and loss) to managing vulnerable situations is evident in the contemporary language used such as 'risk enablement', 'positive risk taking', 'reasonable risk', and positive risk in practice models such as personalisation.

Our recent completion of Healthbridge, the evaluation of innovative and empowering services recommended by the National Dementia Strategy for England (DH 2009) has generated a large volume of data from people living with dementia (Clarke et al 2013). In total, 239 interviews were completed (lasting 45-120 minutes) with 47 people with a diagnosis of dementia and 54 carers interviewed on up to three occasions. This is the largest data-set of interviews with people with dementia and carers that can be found.

We aim to interrogate this existing qualitative dataset in partnership with those living with dementia, using an approach that sets out to challenge assumptions of current practice to inform the development of empowering support for people living with dementia.

To achieve this aim, our objectives are to:
1. Interrogate through secondary data analysis a large qualitative data-set of interviews with people living with dementia using two theoretical frameworks that will inform our analytical process: risk and resilience, and the ethic of care.
2. Collaborate with people living with dementia in the co-production (interpretation) of knowledge and the co-production of digital stories which re-present experiences within the data set.
3. Working with partners to influence practice and services to ensure that the work impacts on the development of services and support through briefing papers, digital stories, a blog and a good practice guide.

The project will be a process of co-production between academic researchers and non-academic partners, acknowledging the varied yet equally valuable knowledge/ experience bases involved in the process. There will be two key aspects to the work - identification of theory from the existing dataset, and participation with people with experience of dementia. These link together, enabling people living with dementia to be part of the process of analyzing the data.

Partners in the work are the Mental Health Foundation and Alzheimer Scotland. We will work together to develop a relationship with four groups of people with dementia and their carers, who will then shape the emerging findings from the secondary analysis of the data-set. Together with people living with dementia, we will create digital stories which combine individual experiences and the analysed data. These will be central to two workshops with people who influence policy and practice in dementia care.

In order to have the greatest influence of the work, we will communicate throughout and after the duration of the project with a wide academic and non-academic audience through a website, blog commentary, briefing papers and a good practice guide. The collaboration between the Mental Health Foundation, Alzheimer Scotland and the University of Edinburgh creates a powerful combination of influence and access to the key policy and practice arenas to ensure longer term use of the findings across these sectors.

Potential impact
Central to ensuring impact is the powerful collaboration between the Mental Health Foundation, Alzheimer Scotland and Edinburgh University; this combination creates significant reach of influence and access to the key policy and practice arenas to ensure longer term use of the findings across these sectors.
There will be direct benefits for the partners involved, each of who are keen to use the lessons emerging from the project to inform future developments within their organisations and for the care they provide. The project specifically involves time dedicated to support the use of research within these partner organisations.

Beyond these direct partners, the project will also deliver significant benefits to the wider dementia health and social service sectors and to carers supporting people with dementia, by contributing to their understanding of how to improve life for people with dementia. It is expected that, across the dementia field, practitioners, service providers and policy-makers, will specifically benefit from the findings, accessed through the briefing papers, the practice guide, the website and the 'challenging assumptions' events, which will feed into practice and policy debates around improving services for people with dementia. The impact of this learning on the wider social service sector will be maximised through the involvement of the project partners, both of which can utilise their remit and involvement to further maximise the sharing and use of knowledge generated through this project across the UK. Impact will further be maximised through the project website, and the dissemination of findings through existing newsletters, social media channels, events and contacts. All publications will be made available via project and partner websites, and highlighted via a range of dissemination channels, including relevant communities of practice,

The methodological findings from the work will have direct benefit to academia and to wider understanding of the use and usefulness of secondary qualitative analysis as a mechanism for improvement and innovation. In particular, dementia researchers will gain through improvements in their understanding of the experience of living with dementia and the importance of peer support within a framework of resilience. Beyond subject specific benefit there will be wider implications gained from the 'Challenging methodologies' work and from sharing our methodological findings in a way that will allow others to challenge assumptions around participatory qualitative analysis. This impact will be achieved through the briefing paper on methods and through at least two journal articles translating the innovative methods for involving people with dementia in data analysis and the theoretical findings from the analysis. These will contribute to academic debate around secondary data analysis of large qualitative data sets and also to our academic knowledge and understanding of qualitative analysis involving people with dementia (particularly across applied disciplines: social work, housing, nursing etc).